Virtual/Augmented Training, Troubleshooting and Support for Commercial Applications

We are proposing the creation of an industrial product training and support platform based our IP used for an award winning custom development using Mixed Reality (MR) to identify and present low language multi-lingual, visualised training material on product or direct to wall/floor in real or virtual environments.

To date, custom implementations of the framework have been created for a small number of clients for pilot data capture which have surpassed targets for increasing customer knowledge of product use and maintenance, reduced response time for issue resolution, lowered carbon use through reduced travel distances for technicians and increased product availability and increased safety knowledge.

These custom implementations are tailored, intricate and costly but have common threads in their structure and delivery. The objective of the project is to take the experience and IP from previous custom work and create a novel platform which will allow simpler, quick and effective MR based training to product suppliers to industrial and B2B markets.

The platform will incorporate our unique product recognition maps and allow for a wide support on user owned devices for the delivery of 3D visualised training modules, automated training records, self-help troubleshooting and centralised online support. We will include our prototype development for remotely overseeing and interacting with staff during training and allows voice communication and module animation control. For example, a fire safety officer and discuss and interact with a trainee remotely as modules are being delivered as a one-to- or one-to-many event.

This novel proposal is backed by substantial research and development, live trials, client driven data recording and analysis and good market knowledge.
The primary goal is to provide an accessible, module based platform for industrial businesses to be able to exploit the benefits of Mixed Reality training, increased efficiency of operations and reduced carbon footprint in their training and support operations.